PPNMix: Knowledge Distillation empowered Automatic Molecular Identification Pipeline for Plant Parasitic Nematodes in Complex Mixtures

Nematodes are thread-like microorganisms that live in a wide range of environments including soil, fresh and salt water. Among nematodes, plant parasitic nematodes (PPNs) are destructive pests in agricultural systems, which results in over 14.6% loss in global crop yield through direct feeding and indirect disease infections as virus vectors. For making decisions on PPN management, such as nematicide application, biopesticide usage, and resistant/tolerant varieties selection, PPN testing is necessary to determine the density of specific species. Common PPN testing methods include molecular testing and morphological testing. Molecular tests such as qPCR may also be used in nematode diagnosis but these are mainly used to identify individual species of interest. Morphological testing can determine the array of free-living PPNs in a soil sample. However, trained taxonomists, typically with at least 3-4 years of experience, are required. Unfortunately, such specialists are in decline and there are few training providers.

For the UK market, PPN testing is likewise a pressing issue, since all crops are affected by different PPN species. In particular, the potato cyst nematodes (G. pallida) occur in 48% of the land used for potato production in England and Wales and are associated with annual losses amounting to £26-50M. The current testing method for potato cyst nematodes is mainly based upon the morphological characterisation of cyst shape (female nematodes) by competent analysts.

In recent BBSRC (BB/X01200X/1) and InnovateUK (10077647) projects, we have developed an early-stage solution by building a CNN-based PPN detection model with a software prototype to recognise important PPN genera from filtered, contaminant-free PPN sample. Here, we propose to build on the success of this project by combining knowledge-guided training strategies with AI models to improve the robustness and efficiency of PPN identification for samples mixed with multiple PPN species and contaminants.

This project will provide a practical solution for identifying PPN species in a complex background by developing a robust AI-based automatic image recognition service. Particularly, this service is able to: 1) achieve accurate PPN classification for more species in complex samples; 2) detect PPN through lightweight AI models for cost-effectiveness; and 3) provide multiple user-friendly accesses to support non-expert users.

It will build on existing resources in the consortium, including 2K PPN images (SparkSoft), a world-leading detection model (UoS), and agronomic and pest management (ADAS). The outputs of this study would represent an important advancement in the rapid testing of PPNs and have many research applications.